NPIF: Cultured plant cells as platforms for the production of high value chemicals

The project will involve the isolation and subsequent characterisation of cultured plant cells from a plant species which is the source of the given high value chemical employing state-of-the-art plant cell culture methods. The isolated plant cells will subsequently be characterised by microscopic, biochemical and transcriptomics-based approaches. Synthetic biology based procedures will then be employed to increase production of the target chemical from the isolated plant cell line.

BBSRC has identified industrial biotechnology in its Strategic Plan as a high-level strategic priority area, with an urgent need to build capacity and capability in this area. Further, BBSRC aims to support the development of new sustainable approaches to the generation of chemicals using renewable resources and utilising biological processes. This project will directly address these BBSRC priorities. This project will also involve direct collaboration with UK industry, allowing the translation of basic discoveries ultimately into new products and processes. These goals are also highlighted in BBSRC's Strategic Plan. Additional BBSRC priorities are to support new approaches for the application of whole cell systems for the production of high-value chemicals, especially those utilizing synthetic biology approaches to reach these goals. Again, our project fits perfectly with these BBSRC goals.

In aggregate, this project will deliver cutting-edge science with impact, by developing a sustainable cell based system, utilizing synthetic biology procedures, for the production of a high value plant chemical.